Assessment of Superconducting Technologies for Standards Development

Superconducting systems have five to ten times higher power density than the equivalent voltage conductor, meaning they deliver higher capacity at lower voltage levels and via a lower number of routes. This will allow faster network capacity increase, delivering time, cost, and carbon savings. Superconducting systems can also deliver a reduction in energy losses to virtually zero and ultimately realise greater environmental and health benefits. This project aims to investigate these systems in more detail, outlining their operational requirements, technical risks, and next steps in overcoming these barriers for use on the GB grid.